Growing the world's largest shared infrastructure in space, the Open Constellation

There is no better way to get a view of the world other than space! As we face major challenges like preserving our environment, a revolution in data available from satellites is already happening and is helping us gain valuable insight in almost every aspect of life on Earth and business.

With massive scale computing we can process Tbytes of data and use A.I. tools to analyse and present it. At the same time, the emergence of inexpensive, diverse and more sophisticated satellites and launch, has led to an exciting new breed of companies that sell this data beyond defence.

OpenCosmos is part of them, but one of the few capable of delivering end-to-end satellite missions in a fast and affordable way and with a completely new business model for space: The OpenConstellation, a global, shared satellite infrastructure built and managed by OpenCosmos to enable everyone to access satellite data.

By sharing space assets, we are dramatically lowering the cost and simplifying access to critical Earth Observation (EO) data that otherwise would be available through owned satellites or inflexible data purchase schemes. OpenCosmos has also been developing the suite of operational tools needed to operate a constellation and DataCosmos, a software platform providing advanced visualisation and applications for geospatial data.

The UK is our home market and this six-month project will enable us to study the commercial and technical feasibility of our OpenConstellation for the next stage of growth, which is ambitious. Our service is intended to reach millions of unique data users via enabling a global ecosystem of value-add solution providers of geospatial data. We will be looking at validating the market requirement as well as defining and developing the technical concepts. We will conclude by identifying next steps in the development and commercialisation of the system and service.